Extreme high-speed laser application; technology innovation, process control and industrial solutions.

Developing the novel extreme high-speed laser application process for coatings, repair, and additive manufacturing. Improving sustainability and manufacturing efficiencies.